Developing new metal-based complexes for 18F-based radiopharmaceutical (PET) imaging applications

The project focusses on development of new metal complexes for radiofluorination for potential applications as next generation medical imaging agents via positron emission tomography (PET) - a very widely used medical imaging technique used in hospitals and clinics for detection of diseases such as cancers.
This project is at the synthetic chemistry/radiochemistry interface and the successful applicant will have the opportunity to develop metal fluoride complexes with macrocyclic co-ligands as possible PET tracer candidates, as well as to use the GE facilities at St Thomas' Hospital (London) to develop efficient methods for their radiofluorination (using the fluorine-18 isotope), purification and stability testing.